Subtitling Camp Talk in RuPaul's Drag Race: A Diachronic Study of Language, Culture, and Identity in the Chinese Queer Community

The sociopolital dynamics of the Chinese queer community remain understudied. This project provides
new understandings of the dynamics that encompass government stance, censorship and media
representation, LGBTQ+ community and grassroots activism, and public attitudes towards this
community. It does so by examining the Chinese subtitles provided by the fan-subbing team Xiaomada,
focusing on camp talk in the 15 regular seasons of the American reality TV show RuPaul's Drag Race
(RPDR).

In China, growing LGBTQ+ activism and evolving public attitudes towards acceptance (Miller 2023,
100) highlight the need for research in this area. While studies on the Chinese queer community mainly
investigate queer theory in China (Bao 2021), grassroots activism (Bao 2018), queer TV (Zhao 2023),
and lesbian talk (Kam 2013), there is a dearth of studies investigating the dynamics of the Chinese queer
community using camp talk as a lens. Additionally, by providing an ethnographic analysis of the
linguistic practice of subtitling itself, my study also contrasts with prior research in audiovisual translation focusing on camp talk, such as the subtitle's role in camp-related acculturation processes
(Villanueva Jordán 2019), the censorship of dubbing and subtitling for Thai queer soap operas in China
(Saejang 2019), the nuances of translating specific camp-associated terms in Brazilian-Portuguese
subtitles (Brezolin 2021), and the usage of camp talk in Italian subtitling and dubbing (Passa 2022).

Camp talk is a vital form of queer linguistics that explores language's role in constructing and reflecting
queer identities and experiences (Leap 2020, 38). Camp talk, characterised by its exaggerated, theatrical
style, is a linguistic expression of camp, an aesthetic sensibility celebrating queer identities and histories
while resisting mainstream norms (Harvey 1998, 296-301).

RPDR is known for its vibrant drag culture and theatrical communication (Brusselaers 2017, 51). The
drag queens in the show frequently use exaggerated phrases, puns, wordplay, and irony, making it a rich
source of camp linguistics. Additionally, its long run from 2009 to 2023 provides a timeline for a
diachronic study.

In China, fansubbing operates within a dynamic and often challenging environment, where volunteers
navigate legal and societal constraints to provide unofficial translations of foreign media for local
audiences. Xiaomada's subtitles are chosen as they have been the sole provider of unofficial RPDR
subtitles for 15 years in China, with a team of five queer subtitlers (Xiaomada n.d.). My preliminary
research suggests a correlation between their subtitling and the shifting media censorship and fan culture
within the Chinese queer community. By engaging with these individuals, who are at the centre of the evolving queer landscape, my work will offer insights into the dynamics of the Chinese queer
community.